Development of a Pediatric Airway Management Task Trainer for Medical Education

**Project Overview**

Our project aims to improve pediatric medical training by developing an advanced, cost-effective pediatric airway management manikin. Recognizing the need for realistic and affordable training tools, we aim to provide healthcare professionals with a high-fidelity manikin to enhance their ability to manage pediatric airway emergencies effectively.

**Key Features**

* **Realistic Tissue Compliance:** Advanced materials will accurately replicate the elasticity and texture of pediatric airway tissues, ensuring realistic simulation.
* **Anatomical Accuracy:** The manikin will feature detailed anatomical structures and various airway obstruction scenarios for comprehensive training.
* **Affordability:** Utilizing cost-effective materials and manufacturing processes, we will offer the manikin at a lower price point than existing models.
* **Durability and Reusability:** Built to withstand repeated use, the manikin will provide a durable and reliable training tool.

**Impact and Benefits**

* **Enhanced Training:** Medical professionals will gain hands-on experience, improving their skills and confidence in managing pediatric airway emergencies.
* **Improved Patient Safety:** Better training resources will reduce the risk of errors during real-life procedures, leading to safer patient care.
* **Increased Accessibility:** The affordable manikin will be accessible to more institutions, including those in resource-limited settings.
* **Global Reach:** With interest from distributors in Europe and Asia, our manikin has the potential for widespread adoption, addressing a global need for improved pediatric airway management training.